Memory and the self in ageing

What is this research about?

Our ability to remember the past is important for many reasons. Every day we use our memory to remember where things are and how things work. But our memory also plays a vital role in helping us remember who we are. Our memories enable us to have a sense of self: we are what we remember. This raises the important question of what happens to our sense of self when we cannot remember our past. I am a psychologist with particular interest in this fundamental link between autobiographical memory (memory for life events) and the self. This research will aim to find out how memory supports the self in both normal ageing and in dementia. The goal is to investigate ways to improve quality of life for older adults (both with and without dementia) by understanding how memories support the self.

Why is this important?

Improving well-being in our ageing population is a fundamentally important issue for the social sciences. The cost of dementia is estimated at £17.03 billion per year (Dementia UK, 2007), and the Alzheimer's Society predicts that by 2021 there will be more than 1 million people in the UK living with dementia. It is therefore a critical priority to develop cost-effective approaches that will improve well-being in dementia. Psychologists have shown that the way we remember the past tends to change with age. Older adults are typically better at remembering facts about events (e.g. we went on holiday to Spain) than specific details (e.g. what it felt like getting off the plane in the sunshine), whereas younger adults are good at remembering both types of information. Although we have identified such age-related changes in memory, there has been little research on the impact that these changes might have on our sense of self and our well-being. Moreover, previous research has shown that memory problems in dementia can lead to a loss of identity, and that this loss reduces well-being.

How will this research be organised?

Project 1: How perceptions of the self change in healthy ageing. This project will explore how the ways people describe themselves (e.g. I am happy; I am a father) change with age. This will have important implications for understanding identity in ageing and will produce a set of normed data to inform projects 2 and 3.

Project 2: How do memories support the self in healthy ageing versus dementia. This project will use a self and memory task (the IAM Task) to investigate how memories are used to support information about the self in adults of different ages, and in older adults with dementia. The task uses identities (e.g. I am a father) as memory cues (e.g. the day my daughter was born). The IAM Task is an innovative tool that I developed during my PhD and has been used to understand the link between self and memory in healthy adults, and in people with amnesia and schizophrenia.

Project 3: How to bolster well-being in healthy ageing by using self-supporting memories. This project will compare memories linked with positive identity cues (e.g. I am kind) and ordinary events (e.g. memories about shopping). It is predicted that thinking about memories associated with positive identities will improve well-being and mood, compared to thinking about ordinary memories.

What impact will this research have?

The main impact of this research will be improving well-being in older adults by developing our understanding of how memory affects self and well-being in normal ageing and dementia. Results will be shared with academics and clinicians who develop and deliver psychological treatments for dementia. Thus, results will be fed directly to those who can use them to develop new and improved treatments. This research will also be used to promote social science research to the general public. I will present results at a number of public events (e.g. British Science Festival) and via a project website.

Potential impact
This research will benefit four key stakeholders: (a) older adults with dementia, (b) clinicians/public sector, (c) the general public and (d) academics in the field of autobiographical memory. The ways in which this research will benefit each group are outlined below:

(a) Older adults with dementia
This research will benefit older adults with dementia by increasing the effectiveness of public services and therapeutic interventions for this group. The knowledge transfer necessary for these impacts will stem from strong links with Prof Holmes' large, locally-based NIHR grant on improving cognitive resilience in dementia (see letter of support for details). The proposed projects will uncover the mechanisms through which autobiographical retrieval supports health and well-being, and thus the long-term benefits of this research will be to enhance quality of life for older adults with dementia.

(b) Clinicians/public sector
Dementia is a growing burden on the NHS, and there is a need to develop cost-effective strategies for maintaining well-being in dementia. Reminiscing about the past is already recognised as an important part of Cognitive Stimulation Therapy, a highly cost-effective and NICE-recommended treatment that improves quality of life in dementia (Spector et al., 2003). However, less is understood about the mechanisms through which autobiographical retrieval might be used to support the self and improve well-being in dementia. This programme of research will directly address this issue. There will be long-term benefits for clinicians and the public sector (NHS) as results will inform the design of future psychotherapeutic interventions. Stakeholders will be engaged through established links with Prof Holmes (who, as a clinical psychologist and NIHR grant-holder, is involved with many clinical and NHS networks in the local Oxfordshire area). A planned programme of knowledge exchange activities throughout the grant lifecycle (see Pathways to Impact for details) will ensure that results are communicated to this group. This will enable potential long-term impacts on public policy and services to be achieved.

(c) The general public
The general public are an important beneficiary of this research. In the short-term, this research will engage the general public (through a series of planned events, both local and national) with the latest research on memory changes in ageing and dementia. Media engagement and the project website will also raise public access to research findings and implications. In the longer-term, this research will benefit the general public by improving the health and well-being of the UK's ageing population by showing how autobiographical retrieval can strengthen identity.

(d) Academics in the field of autobiographical memory
The field of autobiographical memory is relatively insular. This research will bridge the gaps between autobiographical memory, cognitive resilience, and well-being, via synergistic links with an NIHR-funded research programme on cognitive resilience in dementia. The proposed research builds on previous work in the field of self and memory, and will provide novel insights into the mechanisms behind the self-memory relationship - a topic that is relevant to autobiographical memory academics from a variety of backgrounds (e.g. ageing, cognition, identity, and dementia studies). Results will be disseminated to this group via a range of international conferences and high impact publications (detailed in the Case for Support and Pathways to Impact attachments).

Finally, this research will be central to the leadership development of the applicant. Through a series of collaborations (with Prof Holmes, Prof Ellis, and Prof Berntsen) and a programme of training and professional development, the applicant will develop her international research profile and forge lasting networks with important and influential contacts in both academia and the public sector.